'Reframing Oceania: towards new narratives of the colonial Pacific in the British Museum'.

This PhD project will interrogate archives, objects and images in the British Museum pertaining to Oceania to identify what new stories emerge and consider how these histories of the colonial Pacific could be constructed and publicly presented. Attentive to individual histories and Indigenous agency, the project will promote new perspectives on the distinctive histories of Pacific Islanders and their relationship with other parts of the world, particularly Britain. The emphasis will be on the period c.1820-1920.

The project will be co-supervised by Professor Margot Finn, Professor of History at University College, London and Dr Gaye Sculthorpe, Curator, and Section Head, Oceania, The British Museum.